Development of Semi-Supervised Deep Learning Approaches for Predicting Biological Properties from Protein Sequence Data

Development of Semi-Supervised Deep Learning Approaches for Predicting Biological Properties from Protein Sequence Data